LiveSea Mesh: AI-driven smart connectivity network for real-time bloom and microplastic monitoring in aquaculture

**Problem**
Toxic algal blooms and drifting microplastics threaten global seafood supplies. In 2023 a single Scottish bloom wiped out 17?million salmon, costing producers and insurers hundreds of millions of pounds. Existing monitoring tools are too slow or too blunt: satellite images arrive days apart, deck spectrometers miss the most dangerous tiny cells and grab-sample lab tests cost up to £900 for one daily reading.

**Solution**
LiveSea?Mesh from Soolutech Ltd turns each fish farm into its own mini-laboratory. A buoy-top sensor pumps a trickle of water through a credit-card-sized cartridge. Inside, micro-scale electrodes and a fluorescence diode count and classify particles down to two microns, flagging danger in under a second. Onboard solar panels power the unit; a laser link streams results ashore and automatically falls back to long-range radio or low-orbit satellite if fog closes in. Buoys pass data between themselves, stitching a live heat-map of bloom risk and microplastic concentration across whole bays.

**Innovation**
The cartridge is manufactured with the same techniques used for smartphone cameras, cutting costs to about £300\. Combining impedance and fluorescence on a single flow path is novel, as is the use of a compound-semiconductor VCSEL for optical back-haul. Bench trials already show 95?% accuracy on sub-micron beads and the system delivers thirty-minute updates---forty times cheaper per datapoint than today's research-vessel flow cytometers.

**Benefits**
Hourly alerts mean farmers can harvest early or move stock, insurers can price risk more fairly and regulators gain continuous evidence of environmental quality. Each solar buoy replaces diesel launch patrols, saving up to five tonnes of CO2 per farm per year.

**Project plan**
With Innovate UK support Soolutech will harden the hardware, add antifouling, build two sealed prototypes and run a six-week sea trial with Plymouth Marine Laboratory. Open-source telemetry and published datasets will let other UK innovators add nitrate or eDNA assays. Two new patent families secure future exports and keep intellectual property in British hands.

LiveSea?Mesh therefore tackles a clear industry pain-point with UK-grown compound-semiconductor, AI and advanced-connectivity technology, ready to scale into a £2.5?billion global market.